A clinically-validated, integrated non-contact capacitive sensor for comprehensive cardiovascular and hypertension screening

"The core objective of this project is to develop viable solutions that will address several inter-linked challenges currently faced by the NHS. The first challenge is the unsustainable costs that cardiovascular disease places on the NHS and the UK economy.

It costs the UK economy a staggering £29 bilion in healthcare expenditure and lost productivity. The UK spends more on it's healthcare budget on cardiovascular disease than any other EU country.

This is further componded by the rising rate of obesity ensuring that cardiovascular disease continues to be a major cause of death in the future. The second challenge is that the population of the UK is ageing, and this demographic shift is set to increase exponentially, with dramatic economic, political and social implications.

There are over 15 million people in England with long term health needs and this figure is growing. The scale of the challenge is staggering; caring for people with at least one long-term condition (LTCs) accounts for 70% of the NHS £110 Billion budget and £10.9 billion of the £15.5 Billion spent on social care (Kings Fund). It is quite clear that the present care model is unsustainable and not fit for purpose in the 21st Century. The third challenge is that there is a considerable shortfall in the current cardiac physiology workforce at all levels across the NHS. Current demand cannot be met, creating significant waiting lists and regional variation of service; in addition it will be inadequate to meet future demand (British Cardiovascular Society).

A significant short-coming with the current in-hospital ECG's is that it's not integrated with continous Blood Pressure monitoring, this means that hypertension one of the most common and fatal disorders in the UK cannot be diagnosed or screened at the same time as an ECG reading, leading to fragmentation of care. It is estimated that 6 million peope in England are living with undiagnosed and untreated hypertention(Public Health England).

We intend to overcome this technical barrier by developing a low-cost ,next generation wireless capacitive non-contact sensors integrated with ECG, Respiration and a miniaturised continous blood pressure monitoring module. Our integrated sensors will be able to accurately monitor four key physiological functions, vital for comprehensive cardiovascular and hypertension screening, simultaneously and in real-time (Cardiovascuar, Autonomic Nervous System, Respiration and Blood Pressure)."